assessment of the effects of high-rise buildings on the wind and temperature fields within cities, which affect both pedestrian comfort, air quality

An assessment of the effects of high-rise buildings on the wind and temperature fields within cities, which affect both pedestrian comfort and air quality at street level

TBD